Diamond re-tooling

The project concerns new coatings for the cutting tools used in many advanced and high-value manufacturing applications. It will explore systematically the possibility of simultaneously (i) substituting diamond grit for tungsten carbide using a novel coating technology and (ii) retooling worn out tools and cutting blades rather than disposing of them. In parallel the project will explore the feasibility of innovative business models that that are both more sustainable - which enable the substitution and/or remanufacturing to take place - and deliver superior value systems. One possible model might involve charging for the use of a cutting tool in key high performance applications rather than the blade itself.